Establishing structure-dynamics-function relationships in sunscreen constituents

The main objective of this research is combine spectroscopy with complementary computational modelling to yield unprecedented insight into structure-dynamics-function relationships in sunscreen filters. Gas-phase spectroscopy measurements will provide exquisite dynamical insight in the isolated environment; this information will then be used to guide the more complex solution-phase spectroscopy measurements that model more-closely the biological environment. Theory and computation will enrich the analysis and interpretation of the experimental data, while simultaneously guiding new experiments and suggesting unanticipated or unrecognised photoproducts. The DTP student will undertake the experiments on the plant sunscreen filter-based molecules (isopropyl sinapate, sinapoyl methyl lactate and sinapoyl malate) guided by Stavros (supervisor) with theory and computation being carried out with direction from Habershon (co-supervisor).